Structural opacity and colour as a route to more sustainable paint formulations

The project will develop more sustainable decorative paint formulations based on structure/property relationships that have been derived from the use of characterisation, theory and modelling to define materials that deliver unique optical properties. Synthetic routes to the desired materials, suitable for commercially realistic large scale industrial synthesis, will be defined, and the materials will be evaluated for their potential to deliver key decorative paint optical attributes in decorative paint formulations that will be more sustainable. The product’s ultimately attainable property balance and environmental footprint will be defined to ascertain the most fruitful route to commercialisation of these novel decorative paints.